Modelling medulloblastoma methylation in vitro

Project is to develop and characterise representative 3D models of SHH medulloblastoma. These will then be used to understand how the tumour suppressor P53 influences therapeutic response. The overall aim being to identify an effective therapeutic strategy for P53 mutated SHH medulloblastoma, which is categorised as very high risk due to very poor outcome with current therapeutic approaches.